Quantum sensors for end-of-line battery testing

_It is anticipated that 50% of vehicle production will be wholly or partially electric by 2030\. This project aims to commercialise known quantum technology to address identified challenges in the manufacture of batteries and lithium cells. Quantum technology enables highly sensitive measurements of magnetic fields. This project will use these magnetic measurements to diagnose current flows in lithium cells and the consortium will develop a complete environmentally controlled ageing test production system deployed at the largest commercial powder to power lithium-ion and sodium-ion manufacturing plant in the UK (project lead: AGM). The system will be integrated into AGM's pouch cell assembly and test processes trialled on the range of High, Ultra High power, High Energy and Sodium-ion cells currently being scaled-up and commercialised for UK niche automotive market in particular._

_Having gained global acclaim for best-in-class ICE's, Cosworth are perfect examples of what's best about the UK's high-performance automotive developers. Now they are seeking to build equally successful electric drive trains and only power cells of the very highest quality will suffice. The project is fortunate to have Cosworth as an active partner taking advantage of the Quantum Sensor technology ability to select A-Grade cells for the best hybrid battery performance and good lifetime state-of-health. The technology adds strength to 2nd life use of cells viability due to better SoH confidence through 1st life._

_In the next few years, the UK-BIC (Battery Industrialisation Centre) will be opened. This will be closely followed by AGM's parent company's AMTE GigaFactory which will be capable of manufacturing millions of cells in the UK every year. Like all cell manufacturers, AGM will be burdened with the bottleneck of cell formation and ageing processes. This project aims to significantly reduce this impact and also improve quality yields providing the ability to grade cells effectively. This could prove massively beneficial to the fledgling industry providing a competitive edge enabling AGM to take market share earlier._